Solid Preparedness And Resilience for Robust Operations during disaster Wilderness

The SPARROW platform represents a pioneering solution for enhancing societal resilience and crisis management in the face of digital breakdowns. Employing a modular architecture encompassing data integration, simulation modeling, and a collaborative platform, SPARROW orchestrates large datasets and expert insights to create a dynamic digital twin of a city. This digital twin, visualized in 3D, becomes a robust testing ground for assessing vulnerabilities and preparing for diverse crisis scenarios. Through a participatory approach involving citizens, local authorities, and first responders, the platform fosters communication during breakdowns and bolsters preparedness against digital threats. SPARROW's innovative tools, including the Emergency Communication Mobile App (ECOMAPP), City Digital Twin (CITWIN), and the Dynamic Critical Asset Management Recommendation Engine (DYCAMARE), are co-designed with stakeholders to ensure user-friendly, effective, and ethically sound functionalities. The platform's impact extends across various sectors, from critical infrastructure managers optimizing maintenance to emergency responders utilizing a mobile 5G network (EMER-5G) for prioritized communication (ECOPRIM). In alignment with EU policies, SPARROW aims to enhance crisis communication, bridge gaps in digital breakdown preparedness, and contribute to a secure and resilient European way of life.